Ciptex Ltd - Cyber Voucher October 2015

"Ciptex are pleased to be working with the support of Innovate UK to support the enhance their client value proposition.

Offering Cloud Telephony and Contact Centre technology in both the UK and exporting overseas, the Cyber Voucher is giving Ciptex the opportunity to engage security expertise.

This will give help us to provide additional services and accreditations, compliant within the government requirements of the scheme."